From Marginalisation to Mobilisation: Black-Owned Hair Businesses, Digital Platforms, and the Pursuit of Sustainability and Equity

This project focuses on the interplay between digital platforms and the Black haircare industry in the
UK, exploring its potential for sustainability and racial equity. It will explore how the expansion of
online Black-owned hair businesses has impacted the production/consumption of Black
haircare products, and the implications of this for sustainability and equity.